Unpacking the role of the father in the etiology of conduct disorder and associated comorbidities in children.

Unpacking the role of the father in the etiology of conduct disorder (CD) in children, and associated comorbidities, such as Attention Deficit Hyperactivity Disorder, could have significant implications for treatment of CD, and interventions for those at-risk of CD. Parenting training is recognised as one of the most effective interventions for children at risk of CD, including for those with high callous-unemotional traits who are a notoriously difficult group to treat. Understanding how the father may act as a protective factor both directly for the child, and also indirectly as support to the mother, has the potential to inform our understanding behind differential response to interventions, and to refine future family-based treatment. Of note, the proposed research employs data from the Avon Longitudinal Study of Parents and Children (ALSPAC), a study that aims to inform child health and welfare policy, and ensuing practices. It is hoped through the use of this established dataset that significant finings could be extended to clinical practice.